Integrated offshore energy hub concept modelling analysis - utilizing hydrogen and CCUS, and its role in a circular carbon economy

Integrated offshore energy hub concept modelling analysis - utilizing hydrogen and CCUS, and its role in a circular carbon economy